Poultry Welfare Robotics Power (PWRP) Project

**Poultry Welfare**

Currently, there is great concern about the welfare of animals, hygiene, and disease control that may result from great genetic pressure to boost egg and meat production.

Enteric disorders that result from infection by rotavirus, coronavirus enteritis, and parasitic infestation problems and E. coli cause substantial losses to the poultry industry. The most recent vital problems of poultry have been respiratory diseases. There is also a productivity impact due to crop loss due to no identifying issues early enough, spread to other birds and occasionally culling.

Automation and data is necessary to understand the sources of issue, the spread of diseases and have the ability to act early and fast and eventually when more data is available find preventative measures. Ability to collect and analyse data relevant to poultry health would greatly improve the productivity of poultry business and improve the animal welfare, health, and reduce hazards to workers and the environment.

We are creating an **autonomous robot** suitable for the hazardous environment that can **spray disinfectant** and **collect data** to start the process in automating many tasks and to free up workers for more valuable tasks of quality, productivity and welfare.

**Worker Health**

Inhalation of poultry house dust can lead to inflammation and respiratory diseases, adversely impacting poultry health as well as the health of farm workers. Poultry farms generate fastidious odours containing dimethylamine, ammonia, ketones, aldehydes, organic acids and other compounds which can have adverse effects on the quality of life and health of farm workers.

**Environmental impact**

Poultry production, manure use and storage are linked to ammonia (NH3), nitrous oxide (N2O) and methane (CH4) emissions, and therefore have an impact on greenhouse gas emissions as well as animal and human health.

Intensive poultry farming leads to emissions that impact various environmental compartments, including air, water and soil. Waste materials, such as poultry litter and manure, are often produced in quantities that exceed the amounts needed for fertilization of local agricultural land. This can lead to excessive use and can pose a serious threat to soil and water quality. Therefore, excess amounts often require storage, transportation and processing, becoming a waste by-product that needs to be managed in order to prevent air, soil and water contamination as well as a negative impact on human health.

Reducing the cost of production of well managed poultry is important to avoid the need for potentially dangerous low cost imports.